Novel methods for taking commercial determinants of health into consideration in evidence synthesis

Context
Public health policymakers, academics, and government bodies are increasingly aware of, and committed to, mitigating the commercial determinants of health (CDOH) globally. CDOH are the “private sector activities that affect people’s health, directly or indirectly, positively or negatively”. In addition to influencing health, it is understood that corporate activities may negatively impact the underpinning health evidence base, using strategies that distort the evidence and prevent its robust synthesis, which include: funding and promoting industry-friendly science, undermining the evidence and developing parallel evidence bases, active intimidation of scientists, specific types of corporate social responsibility (CSR) activity, and the funding and influencing of journals, editorial boards and conferences.
The challenge the project addresses Systematic reviews are a key method for synthesising evidence on the impacts of commercial determinants and on the strategies and processes by which they exert their effects, but as yet no CDOH-specific review methods exist.
Aims and objectives
This project aims to develop novel methods for the conduct of evidence syntheses within the field of the CDOH, with an explicit health equity lens. The objectives are to:
(1) Synthesise the evidence base to assess what is known about industry influence on systematic review processes, to identify the key stages at which systematic reviews and other forms of evidence synthesis are susceptible to industry influence, and how other researchers have mitigated these biases;
(2) Investigate individual industry practices, and mitigation methods, using three case study critical reviews;
(3) Conduct qualitative interviews with experts to triangulate review findings;
(4) Conduct and validate consensus exercise; and
(5) Publish and disseminate findings

Potential applications and benefits This methodological research will help advance CDOH research to minimise industry bias and influence in evidence and its synthesis, where this would be appropriate. This research will also validate these novel methods, develop a framework and typology of considerations, and package the methods in tailored guidance for researchers and journal editors. The outcome of this research will be methodological advances in evidence synthesis for CDOH research, which should improve the quality of evidence and its synthesis; leading to better population and planetary health in the medium-to-long term.